Candi-NET: Integrating Candidaemia trial samples, Data and Infrastructure to define Novel clinical trial Endpoints and Treatment strategies

Candida is a fungus that usually lives harmlessly in the human gut but can cause severe bloodstream infection (candidaemia) in patients in hospital, resulting in death in ?50% of cases. Increasing resistance to first-line antifungals contributes to this, and new approaches are needed. Current clinical trials to test these agents require hundreds of patients per arm to confidently demonstrate that one treatment is better than another in reducing death or clearing infection in candidaemia- with no account taken of the likelihood that Candida will become resistant to it. To make the process quicker at weeding out poorly performing drugs at an earlier stage, we need more accurate predictors of which patients will respond to treatment, and measures of that response, so-called biomarkers. These could relate to how quickly the Candida fungus is cleared from the body, its propensity to persist and develop resistance, and/or the human immune response against Candida. In this project, led by experienced fungal clinical and laboratory researchers, we will create an international network to share knowledge and standardise collection of samples, pool and integrate data from 4 European and South African clinical trials in candidaemia (total ?700 patients). We will use novel, cutting-edge laboratory (including genomics and gut fungal microbiome studies) and statistical methods (including machine learning) to analyse our collective samples in order to establish the most accurate biomarkers for use in future trials to determine the best treatment for (antifungal-resistant) Candida.